Swansea University and Cig Calon Cymru 2010 Cyf KTP 23_24 R2

To develop UK-based animal by-products for life science research and drug industry applications. To develop innovative life science applications for a greater range of animal waste products, generating technological, social and economic benefits.